"Green" Tea: creating clean heat and power with biomass residues and gasification technology to future-proof your cuppa.

Our vision for this project is to strengthen the financial, environmental and societal viability of Kenya's tea sector through decentralised electricity and heat generation from crop residues, enabling lower costs, emissions and fuelwood use, and higher reliability.

The consortium brings together Compact Syngas Solutions (CSS) gasification technology provider and the expertise, knowledge and skills in Kenyan tea agriculture, energy sector from the Consultative Group of International Agricultural Research-International Institute of Tropical Agriculture (CGIAR-IITA) and The Grass Company (TGC).

The key objectives of this feasibility project is to prove to the Kenyan tea supply-chain through operational and financial data and stakeholder engagement that gasification technology is key to an affordable, efficient and reliable energy source for the production of tea that also is better for the environment.